SAPEA (Science Advice for Policy by European Academies)

The project 'Science Advice for Policy by European Academies' (SAPEA) is part of the Scientific Advice Mechanism of the European Commission. At the request of the EC, it providestargeted scientific evidence in a timely and transparent manner to inform the production of science advice by the Group of Chief Scientific Advisors while ensuring the highest scientific quality, developed by complete and independent evidence analysis and synthesis. SAPEA comprises five European Academy Networks: Academia Europaea, ALLEA, Euro CASE, FEAM and YASAS. It contributes to widening participation by mobilising its network of some 110 academies from more than 40 countries across Europe, each with hundreds of Fellows. SAPEA aims to strengthen the links between European science academies and to ensure their active participation in its activities. SAPEA assembles interdisciplinary working groups of scientific experts. The working groups produce Evidence Review Reports or other scientific inputs for the Chief Scientific Advisors. The process is supported by Systematic Literature Reviews. SAPEA aims to ensure wide geographical coverage including Widening Countries and gender diversity, coverage of all relevant scientific fields and interdisciplinarity in the process, as well as an open and inclusive approach to involve experts who are not Academy Fellows, and early and mid-career researchers. Experts contribute on a voluntary basis. SAPEA organises an inclusive dialogue about major societal challenges via a series of events, social media and further D&E&C activities to communicate the project’s results and the work of the Group of Chief Scientific Advisors, engaging with the scientific community, policy-makers, stakeholders and the wider public. These activities contribute to increasing awareness of the significance of science advice for policy and to improving transparency of the EU policy-making process. More information can be found on the project´s website: www.sapea.info.no project summary